AHRC Impact Acceleration Account

An AHRC IAA will allow us to localise and adapt our techniques to support partnerships and pathways to impact within disciplines that we have previously been unable to reach and extend a culture of impact and engagement into A&H. While it is recognised that the opportunity for AHRC IAA funding is less than the amounts we are able to deploy through the ESRC and EPSRC IAAs, the validity of our approach is clear: we have an outstanding capability to create new and develop existing partnerships; sustain these collaborations through follow on activity, and leverage further funding through public and private sector investment in research, development and innovation (RD&I). We will increase the volume, variety and quality of partnerships in our AHRC space.